A Feasibility Study: Efficiently Bringing Animated IPs to Market via Video Sharing Platforms

This project aims to transform the introduction of animated intellectual property (IP) in the UK by leveraging Video Sharing Platforms to test and refine and validate market interest pre-release. While Youtube and TikTok are noisy environments, animation consistently stands out.

Our case-study focuses on animated cooking content featuring an animated 'celebrity chef' influencer. This content is tailored for people who would appreciate a fresh approach to cooking such as those who are new to or may struggle with cooking processes, as well as neurodivergent individuals. It aspires to further development of longer form animated content, and ancillary uses for the IP supported by the data this project produces. It fundamentally tests Video Sharing Platforms as trial for new material, tapping into a vast focus group.

We propose a model which enhances new IP dissemination, foster inclusivity and diversity of content, and revolutionise content embracement. Lower financial risks will empower independent production companies, opening doors beyond traditional gatekeepers.

This project will help us drive growth and sustainability in the animation sector through comprehensive data collection and analysis. It will enable UK Animation companies to benefit from their own IP with reduced risk, and profit beyond the limits of service work.